Acid Futurism: how can the technologies of Science Fiction and Artificial Intelligence be used within the framework of a transdisciplinary contemporar

Noting the latent potential held within the visual and narrative mechanisms of Science Fiction, and their ability to envisage and explore viable alternative realities, 'Acid Futurism' utilises new technologies including generative AI systems, alongside traditional forms of making such as weaving, print, animation, and sculpture to produce works that function as fragmentary components of a 'cinematic universe' proposing speculative protopian futures. 'Acid', transposed from Mark Fisher's 'Acid Communism', summons a spectral unrealised utopia of freedom characterised by the 1960s counterculture's embrace of creativity and its reality-altering perceptual shifts. The research will construct and explore a fractured gestalt of fluid, hybrid, interrelated parts to function as a proposed roadmap or escape route from the contemporary imaginary's dystopian impasse.